Artificial Intelligence posture scanning app with exercise programme for people with back and neck pain, unable to visit their GP or physiotherapist because of COVID-19.

**Patients with back and neck pain are usually assessed and treated by their GP, physiotherapist, chiropractor or osteopath, in a clinic. COVID-19 prevents this. This means that vulnerable people are now stuck at home in pain.**

This project is to develop an app to scan and measure your body at home, using Artificially Intelligent body recognition, then prescribe specific education and exercise treatments. It can help tens of thousands of people move away from pain during and after the pandemic.

The app will be a highly creative consumer tool, professionally designed to attract as many people as possible, created by award-winning digital marketers and animators, employing user-centric design.

The app scans, automatically and precisely measures, then assesses the patient's whole body using their smartphone.

Then, a unique 8-step programme progresses through each part of the body, e.g. neck from the side, ribs from the front, hips from the side etc. For each body part, the user sees:

**1\. ANIMATED EDUCATIONAL VIDEOS**

* What good looks like
* How that part can be distorted (bent, twisted, tilted etc)
* How it got like that
* How to fix it

**2\. THE RESULTS OF THEIR SCAN**

* Showing their alignment (hips, lower back etc)

**3\. THE RIGHT EXERCISES FOR THEM**

* Selects and shows them exercise videos accordingly (already used in clinic)

Recent advances in Artificial Intelligence technology enable smartphones to detect body parts; a step on from facial recognition. Our scanner builds on this technology by using the points detected to:

1\. Measure the relative angles of alignment.

2\. Assess postural distortion.

3\. Prescribe specific exercises.

**These points distinguish this technology and make it completely innovative.**

Healthcare Technologies was created before the pandemic to solve healthcare issues using technology. We had already created exercise videos and a copyrighted educational programme for back pain.

Existing AI body scanning apps are for vanity photography, sports exercises or solely for professional use in clinics, only taking images. None have a programme that links measurements to assessment and the prescription of exercises and therefore cannot benefit people in lock-down.

We are creating unique technology for direct use by patients themselves, giving us freedom to operate.

**Market**

Millions of patients with back pain cannot access treatment because of COVID-19\. To focus efforts, social media advertising profiles can prioritise advertising to back pain sufferers who are comfortable with technology. We can then use reviews from these early adopters to broaden the reach.

Why do we need an Extension for Impact Grant?

We need to conduct further in-depth user interviews and make improvements to simplify the user interface, in line with other non-medical body recognition apps now on the market. We need to add the “fremium” model of charging, which requires coding amends. 95% of apps are now free to download and monetise with upsells post-download. We need to set up detailed analytics across the entire digital customer journey from app stores, to website, to Amazon, to social media spaces to prepare for rapid split testing of content and advertising at the point of launch. These things combined will massively accelerate our launch and multi-market expansion, capitalising on our current competitive advantage. COVID-19 is causing longer wait times than ever before for professional help and back pain is growing because of the explosion in ‘work from home’ environments.